Network for Integrated Behavioural Science

Our project combines the expertise of nineteen established researchers in three major UK centres for behavioural research to conduct a timely and important programme of world class research. This research has two objectives: to develop and test cross-disciplinary models of human behaviour and behaviour change; and to draw out their implications for the formulation and evaluation of public policy.

At present, different social sciences provide very different accounts of the underpinnings and dynamics of human behaviour. At one end of a spectrum, conventional economic models are populated by highly rational individuals who make consistent and stable judgments among alternative choices. At the other end, many psychological models focus on cognitive mechanisms which may result in choices which are highly contextual and may often appear inconsistent. Both perspectives capture aspects of the truth, but considerable work is needed to bridge successfully between them. So our first objective is to create an integrated science of behaviour, leading to tractable and useful models, built from foundations which reflect well-established cognitive principles.

The second objective is to apply this new synthesis to policy. There has been growing interest in policy tools which respond to the realities of people's perceptions, judgements and choices. For example, the UK government's Behavioural Insight Unit draws on particular results from behavioural science to develop policies aimed at 'nudging' individuals towards 'better' decisions and policy goals. However, in the absence of a body of clearly articulated and properly tested theory which can replace the conventional underpinnings, these interventions risk being ad hoc, normatively ungrounded and may even turn out to be counter-productive. So we shall consider how the alternative models we develop can generate coherent and normatively defensible policy guidance.

In pursuit of our two broad and ambitious objectives, we will establish and operate an international, interdisciplinary, network to develop collaborative research, focussing on four inter-related themes. The first two explore questions of basic science; the second two draw out policy implications of that science.

1 - Understanding individual behaviour and behaviour change: The fundamental objective is to develop new and improved models of individual behaviour; to develop understanding of the extent to which values and preferences that underpin choice can be regarded as stable; alternatively how, or how much, behaviour can be changed or manipulated.

2 - Understanding social and interactive behaviour: We will investigate the real reasoning processes and values which shape peoples' choices in settings where they may (or may need to) take account of other peoples' actions or welfare. We will explore how material incentives, social and cultural factors, and individual differences shape motivations and strategic thinking.

3 - Rethinking the foundations of policy analysis: This theme reconsiders approaches to policy formulation, and the design of policy tools. Our aim is to rethink policy analysis building from richer and more realistic accounts of human agency informed by developments in Themes 1 and 2.

4 - Policy applications: We will trace through the implications of the basic science for policy via three applied projects each of which draws its primary motivation from one of Themes 1 - 3. In relation to Theme 1, we will use existing data sets (in collaboration with UK credit companies) to examine determinants of actual consumer credit behaviour. In relation to Theme 2, will use field experiments to investigate the formation of social values. In relation to Theme 3, we will explore strategies for evaluation of policies affecting health and safety.

Potential impact
Who will benefit?

Our research will benefit a wide range of academic and non-academic stakeholders. We expect our research network will directly benefit an international, and multidisciplinary, community of academics who engage with its resources, events or outputs. In terms of non-academic users, the research will be of primary interest to all those wishing to predict and influence individual or group/population behaviour. Our Network will provide an international forum connecting policy-makers (e.g., Dept. for Transport; the Dept. for Environment, Food and Rural Affairs; the Home Office; the Health and Safety Executive; and the Dept. of Health, Bank of England; H.M. Treasury; Dept. for Business, Innovation and Skills), commercial research users (e.g., advertising and marketing agencies, consumer finance organisations and regulators), and third sector organisations (particularly in health and well-being, finance, and retailing) with leading-edge academic research in Behavioural Science. There will also be interest from the media and general public in the work, and particularly in the three applied topics around understanding individual credit and debt behaviour, promoting socially beneficial behaviour, and the valuation of life, health and safety.

How will they benefit?

The academic community will benefit via our contributions to basic and applied science and by engaging with the opportunities and resources offered by the network including: opportunities for collaboration; use of network resources; participation in research events. Junior and mid career researchers in particular will benefit from opportunities for training, collaboration with experienced cross disciplinary researchers, engagement with relevant non-academic users and participation in international exchanges with other international centres of excellence in behavioural science.
We aim to benefit relevant non-academic communities by contributing to step-level changes in understandings of the economic and contextual determinants of variability in individual and social behaviour; the relevance of these factors for behaviour change; and how tools of behavioural science research can be relevant for, and adapted to, specific questions of applied interest to organisations in the public, private and third sectors.

Our work will enhance understandings which can contribute to: interventions to help existing institutions (e.g. markets) work more effectively; interventions to provide goods and services which enhance quality of life (and/or to prevent bads which damage quality of life); and the provision of information and/or environments which enable people to make better judgments of what is in their individual and collective best interests.

As one example, our work on preference elicitation will be of interest for many areas of public policy that rely on non-market valuation techniques for the cost-benefit analysis of interventions. As a second example, our work examining behaviour in relation to credit and debt will build on and extend our existing engagement with relevant government departments (e.g. Bank of England; H.M. Treasury; Dept. for Business, Innovation and Skills) plus various charities and private organisations who share an interest in better understanding of issues such as consumers' financial literacy and indebtedness.